Reading the unreadable with metamaterials

The aim of the proposal is the development of a high throughput, broadband method to access real-time information about the fine details of physical and biological objects. This will be achieved by transforming evanescent electromagnetic waves, the information carriers for small scale features, to free-space propagating waves that can be collected easily by standard optical techniques. The suggested metamaterial platform will impact most fields where fine-scale diagnostics are important (materials science, condensed matter physics, biology) and will also allow the recording and retrieval of encrypted information for which specially designed metamaterials will act as a unique decryption key.

Potential impact
Impact Summary
The project, "Reading the unreadable with metamaterials" directly addresses core themes of the EPSRC strategy. With the aim of substantially enhancing and possibly transforming current information processing and imaging technologies, it is aimed at achieving long term societal impact by:

- improving the quality of life: information technologies permeate modern societies and underpin almost all communication networks, whereas imaging occupies an increasingly important position in the healthcare sector.

- contributing to the UK scientific and technological research base: evanescent waves contain information about the structure, topology and light-matter interactions of nanoscale objects; access to this information will have substantial impact on physics, materials science and the biosciences.

- contributing to the UK economy: successful demonstration of the suggested concept can lead to the generation of intellectual property and the development of commercial applications impacting thus on the economic well being of the UK.

Short-term impact is expected to include:

- generation of additional research income: it is expected that the First grant scheme will act as a basis for the development of innovative research and will facilitate the attraction of further research income both from the UK and the EU.

- training of highly skilled people: pursuing innovative and potentially transforming research directions will contribute to the advanced training of students through the applicant's involvement in PhD supervision and postgraduate teaching activities .